Sweatcoin

All of us want to be fit and healthy and yet the vast majority can’t find motivation to exercise enough. A simple explanation to this lack of motivation is called “present bias” or “hyperbolic discounting”- the lack of patience for long term rewards, despite its value (in terms of quality of life). The problem at stake is vast - over 60% of Britons being either overweight or obese with over £3 billion of direct costs for the UK economy annually. Sweatcoin makes physical movement valuable and thus solves the problem of motivation to exercise more. It is a platform that tracks and verifies physical movement dimply by carrying a smartphone. Sweatcoin uses state-of-the art algorithms to verify the number of steps walked and convert into currency which can be used to exchange for products and services. During this project, Sweatcoin will work in partnership with the Institute of Digital Healthcare, University of Warwick to develop new movement verification algorithms allowing more activities such as walking/running indoors and cycling to generate the Sweatcoin currency. This will provide greater accessibility to users, with the platform being potentially of most benefit to those at risk of obesity and lack of motivation to exercise. The project will further investigate reward and motivation behaviour in these populations, so that Sweatcoin can maximise the impact it has on getting people active again.